Market study to define a safe, productive & tailored workplace solution for Goods Handling & Access

Vizstark Ltd (formerly Aerial Investments Ltd)– through its subsidiary Height, Lift and Shift (HLS) has a proven and
respected track record in the goods handling / working at heights sector – having particular
recent success through its’ ‘HUGO’ product. As a result of this success, and the known
deficiencies in a number of retailers / warehouses practices when staff are working at height;
Vizstark has identified an opportunity to exploit HUGO type technology in other products, to a
mass market. Before undertaking any such development, it is imperative for Vizstark to identify
where the market opportunities lie, who the relevant competitors operating in this space are,
their products, selling practices, key distributors and through the completion of a detailed
market study – the operating practices which are not fit for purpose and therefore present an
opportunity to Vizstark.